Forward genetic analysis of T cell memory development - mechanisms of cell death and quiescence.

Memory T lymphocytes are cells of the immune system that are critical for life-long protection against viral infection. Impaired development and long-term maintenance of memory T lymphocytes is thought to be a critical reason why infection with viruses such as HIV and hepatitis virus cause disease. Therefore, in order to cure viral diseases, it is essential to acquire a comprehensive understanding of how these memory T cell develop and are maintained so that a new generation of rationale vaccines and adjuvants can be designed.
We have undertaken a large scale in vivo genetic approach to understand the development and long term maintenance of CD8 T lymphocytes upon viral infection. This long term program will allow us to develop models affecting various phases of the CD8 T lymphocyte response to virus. By investigating these models, we will be able to better understand how the host responds to viral infections, and hence provide new targets for vaccines and small molecules development.

Technical abstract
Immunological memory is unique to vertebrates and is defined as the persistence of a reactive state initiated by antigen challenge. This persistence of an immunological reactive state is dependant on memory T- and B-lymphocytes, which increase the frequency of pathogen-specific cells and are functionally superior to na?ve lymphocytes. Therefore, memory T cells can protect from virus infections that would be lethal to na?ve individuals. Not surprisingly, a goal of all vaccinations is to facilitate the development of memory T cells. However, our lack of knowledge about how memory T cells develop and survive hampers us in achieving this goal.

We will use a forward genetics, mutagenesis approach to understand how memory CD8 T cells develop and persist in mice after viral infection. Characterization of memory cell mutants will allow us to determine how many genes control the development of memory T cells and so whether the process is instructive or stochastic. How memory precursors escape programmed cell death (PCD) is not known. Mapping the faulty genes in mutants with defective memory T cell levels will allow us to determine how memory cells escape death and which PCD pathways are suppressed. To avoid proliferation-induced senescence, long-term memory cells enter a quiescent state of self-renewal. Since it is not known how memory cells enter this critical state, we will map and characterise senescence mutant mice to understand how memory T cells maintain a programme of long-term self-renewal. These studies will be the first ones to use the power of forward genetics to address such a fundamental problem in immunology and infectious disease.